Francis Edward Bache: A Re-Evaluation

I would like to examine Bache's piano works further in this study, using both his published and unpublished works to provide a broader and deeper sample of his work, analysing Bache's compositional technique; identifying, by comparison with other composers' works, the stylistic and technical influences his compositions display (my research so far points to a strong Mendelssohnian influence); and conducting further research into historical and contemporary performances (the latter at least partly by performing the works myself) and the reception thereof. I would then hope to move this forward into an analysis of his larger scale piano works, and combine this with a cultural survey of the period to place Bache within the nineteenth century tradition.